Harnessing AI for Enhanced Underwater Biodiversity Monitoring

Project description

The twin crises of biodiversity loss and climate change are possibly the greatest threats to human survival on our planet. Observations of species, assemblages, and ecosystems provide the fundamental data that support our ability to model, predict, and act to mitigate potential future outcomes in terms of biodiversity loss and climate change. However, at present biological observations are limited and biased in their spatial extent. Technological innovation in the form of marine autonomous and robotic systems has the potential to expand our observing capability rapidly, and dramatically. However, while these systems are now routinely deployed, progress in realising their benefits is impeded by the need for human interpretation of the imagery they collect, and their limited decision-making capabilities while on a mission. Artificial intelligence and deep learning have the potential to revolutionise marine biodiversity monitoring by unlocking the full potential of these platforms.

Aims and objectives

The aim of this studentship is to conduct research on the application of AI to biodiversity monitoring to increase the efficiency and endurance of marine autonomous and robotic systems, ultimately reducing the cost and time involved in data gathering.